Novel DNA fingerprinting apparatus:Portable,Ultra-Rapid and single base pair resolution

This project will produce and evaluate protype consumables suitable for the diagnostic
separation and detection of DNA targets differing by only a single base pair in length. A large
number of genetic tests rely on polymorphisms between DNA molecules, including DNA
fingerprinting. The standard kits available on the marketplace involve the use of expert
operators and expensive laboratory equipment. BioGene has previously demonstrated and
applied for patent protection in the field of massive multiplexed detection, via novel
chemistries and apparatus. The proposed research will investigate means of improving the
resolution of this approach to the point where a lower cost, simplified consumable could be
used in both the laboratory but also the field in markets such as forensics, human genomics
and bacterial pathogen typing.
BioGene(BG),BG Research(BGR)